Evaluating the Legacy of Animative and Iterative Connected Communities Projects: A Three Dimensional Model of Change

This study explores ways of evaluating and enhancing the legacy of Connected Communities projects though a detailed investigation of the methodological approaches, cultural outputs and partnerships established in four specific projects funded under this programme. The study will evaluate and reflect on the impacts these projects have had both in relation to the communities engaged in the projects and the degree to which they have come to stimulate research and cultural activities in new community settings.
The projects involved in this legacy project are: Exploring Personal Communities: A Review of Volunteering Processes (AH/J012238/1); Bridging the gap between academic rigour and community relevance (AH/K006185/1); and Untold Stories of Volunteering: A Cultural Animation Project (AH/K006576/1), all led by Mihaela Kelemen and conducted in collaboration with New Vic Theatre, Newcastle under Lyme, and 'Revisiting the Midpoint of British Community Studies' (AH/J006920/1) led by Martin Phillips and conducted in collaboration with Glossop Heritage Trust and High Peaks Community Arts.
The first three projects are based on animative (theatre-based) methodologies and have resulted in the creation of documentary/interactive dramas on volunteering, mini-performances about community, and an audio-visual installation that aims to bridge the gap between academic theory and community relevance. The final project embraces an iterative methodology and has led to the development of Glossopoly, a game that acts as a means of illustrating the outcome of the research, as a method for conducting community research and as a mechanism for stimulating wider debates about community amongst community members, practitioners and policy makers/planners.
This legacy project will evaluate the impact of three cultural outputs associated with its constituent projects, namely: The untold story of volunteering drama performance, The Boat audio-visual installation, and Glossopoly. Evaluations will focus on individuals and organisations who took part in the original research, as well as policy makers, community practitioners, academics and community members who were not part of the original research but have expressed interest in this research. Evidence will be gathered through narratives, testimonies, and experiential reflections before and after exposure to these outputs. We will use animative and iterative methodologies for collecting the data and this will be supplemented by formal evaluative techniques brought to the project by National Council for Voluntary Organisations (NCVO) who has been a partner on one of the original projects.
The project will also map out the trajectory and growth of partnerships that have been formed in association with the four original research projects. These include interactions between academics, between academics and community partners/institutional stakeholders, between community partners, and between community partners and community members. The resulting partnership map will encapsulate reflections, stories and artefacts co-produced with all the parties involved in this research.
Finally, the project aims to up scale the uptake of animative and iterative methodologies across a range of individuals, groups and organisations via a showcase event held in Leicester, a workshop held at the Locality Annual Summer Camp for Community Organisers and a workshop held at the Department of Communities and Local Government, London. The project will also benefit from international expertise on sustainability and community research through the involvement of Professor Tima Bansal, from Western Ontario University, Canada, her research and practitioner networks and City of Markham's (Toronto) community outreach team.

Potential impact
It is expected that the following groups or organisations would accrue benefits from this research:

Academic community: see Academic Beneficiaries section.

Local community groups and residents. The projects that form the focus of this legacy project have already engaged a wide range of community groups, policy makers and community members (see Pathways to Impact Document), many of whom have expressed an interest in continuing their involvement to this new project. In addition this project will engage with a series of new local community groups and residents, including RODSEC (Rolleston on Dove) and Green:Keele, and will seek to engage more local community groups and organisations through showcasing the outputs and methodologies adopted in four earlier Connected Communities projects. These groups and people will gain skills, resources and experience of animative and iterative community research, as well cultural outputs and partnership connections that they can potentially use to further their own interests and objectives.

National community organisations. National community organisations such as the National Council for Voluntary Organisations, Voice4Change and the Community Development Foundation have been involved in earlier projects and have expressed an interest in continuing their engagement into this legacy evaluation. In addition this new project will involve people from national organisations, including Locality, which is a key player in the Government's 'Big Society' and Localism' agendas, as well as Iranian and Kurdish Women Rights Organisation, Safety City Partnership, the Youth Offending Services and the Holocaust Survivors Friendship Association. The organisations will learn about and gain experience in the use of animative and iterative methods in community research that they can potentially employ in their community engagement related practice.

National and Local Government. The Department of Communities and Local Government, via its VCS Partnership Board, is keen to use cultural animation techniques to enthuse and support groups/organisations to engage with the 'Community rights' legislation by making it relevant to their day to day life and immediate concerns. The Department will also host a workshop in which various local authorities and community based organisations will be introduced to animative and iterative methodologies as means for improving engagement with their local communities.

International organisations. The project seeks to explore the relevance of the cultural animation and iterative methods to academics, local and national community groups and community policy makers and practitioners in countries beyond the UK. Specifically, the project team will meet with academics from Western Ontario University and representatives of community groups and policy makers in Markham, Canada. These will include officials in the City of Markham and members of the Network for Business Sustainability, Canada, and the Centre for Building Sustainable Value, Canada. The organisations and individuals will learn about and gain experience in the use of animative and iterative community research, as well as gain an understanding of the character of research outputs and partnerships created through involvement in the AHRC's Connected Communities programme.

AHRC Connected Communities Programme. The project will be of value to this research programme both by assessing and promoting the legacy of four specific projects in terms of their methodologies, cultural outputs and partnership connections, but also through developing a contextual, three dimensional perspective on legacy that could potentially be applied to other projects within the programme.